The University of Leeds and MYGroup Hull Limited (AKT3) 2024

To embed a circular recycling system for end of life high visibility (hi-vis) clothing. This project aims to convert PPE hi-vis clothing waste into feedstock that is sorted accurately and efficiently, and which has been prepared to meet individual processing requirements for mechanical and chemical recycling solutions.